Transformation North West

I have applied to be part of the cohort on the 'Transformation North West' programme, which will help co-create a programme of applied research in collaboration with businesses. As the programme will be co-created, I will not be entering with a traditional research proposal.

The doctoral programme is in response to the Industrial Strategy, published earlier in 2017 from which nine themes have been drawn that can be combined with design and creativity to generate value.